STREAM (STRoke detection by Electromagnetic Analysis at Microwave frequencies)

The feasibility of medical scanning in which the beam uses low intensity Radio Frequency
(RF) waves rather than X-rays, has been demonstrated in an Innovate UK funded study
undertaken by Scannerfutures Ltd, a UK based micro SME. Stroke detection and diagnosis
emerged from that study as the most immediate and societally urgent medical application of
this new method of scanning. This Proof of Concept project builds upon that finding to
develop a lab-based concept demonstration of this new type of diagnostic system.
Currently stroke detection and diagnosis requires patients to receive an X-ray CT scan in
hospital before a diagnosis can be made and treatment administered. These scanners are large
expensive installations and hence are few in number, which leads to lengthy waiting times,
which is highly detrimental to the recovery prognosis for stroke patients. Furthermore, the use
of X-rays carries a certain risk, particularly if repeated scans are required over a short period
of time. In contrast, RF scanning is intrinsically safe and has the potential to be significantly
less costly than X-ray CT in manufacture, installation infrastructure and maintenance.
Consequently RF scanners can be more widely deployed in hospitals, thereby reducing
waiting times. Furthermore, RF scanning technologies facilitate a simple compact
construction. Consequently, RF scanners can also be installed in ambulances, enabling stroke
patients to be scanned, a diagnosis made and treatment administered at their location. This
will dramatically shorten the time between the stroke and treatment, which will greatly
improve the outcome for patients.
RF scanning is potentially game changing for stroke detection and diagnosis. This project
aims to construct a lab-based demonstration system that proves the concept and determines the
achievable performance. This will inform the design of a field deployable prototype RF
scanner that will be developed beyond this project to support pre-clinical trials.